Exploring Indian Graphic Narratives as Resistance Genre: An Analytical Study of Muslim Representation and Space for Counter-Narratives

Anchored in the theories of Foucaldian Discourse Analysis and Narrative Paradigm Theory, this project shall look into the depiction of Muslims in Indian graphic narratives and argue how it acts as a praxis for dismantling their distorted image portrayed in popular news and films. Two editions each of Longform and First Hand Graphic Narratives shall be analysed and material from popular news and films, such as media platforms like Zee News, Republic TV etc, and
films like Veer Zaara, and Bajrangi Bhaijaan among others, shall be reviewed to form a backdrop against which the graphic narratives can be read.